University of Portsmouth And Smart-e (UK) Limited

To develop and embed the capability to engineer audio-visual switching products for network-efficient adaptive digital media streaming over existing computer networks.